Evaluation and validation of a non-invasive (using latent fingerprints) drug screening device as a point-of-care tool for the detection of MDMA

Latent Fingerprints (LFP) have been used to detect drugs and their metabolites using a series of techniques including immunoassays and mass spectrometry. LFP can be composed of eccrine and sebaceous sweat. MDMA has a basic pKa of 9.9 which has allowed it to be identified in sweat but its presence in LFP will be explored in this thesis. Testing LFP samples via GC-MS and lateral flow assays will be used to test this aim. The latter will also test the suitability of using an MDMA specific point-of-care test and will be done through validation processes at festivals. Point-of-care tests, a type of screening test, can carry out quick, non-invasive analysis and are useful for LFP as samples don't require any pre-treatment. This type of test is attractive because it is non-invasive and doesn't require trained staff to carry out sample collection. GC-MS will act as a confirmation method and an extraction method will be designed in order to confirm MDMA's presence in LFP.

If LFP are to be used as a biological matrix for drug detection, factors that influence the amount of LFP deposited need to be understood. This forms a second thesis aim. The Ridgeway will be used to explore different grooming techniques, climates and sampling methods. This tool quantifies the amount of LFP deposited immediately which is crucial as this is the stage the point-of-care test analyses the sample. Most techniques used currently quantify at later stages or requires specialised equipment. The Ridgeway, designed by Intelligent Fingerprinting Ltd, quantifies samples at deposition. This will be used to test the possible influential factors to optimise a standard procedure of LFP collection for the use in a point-of-care test. In addition to this, the Ridgeway's mechanism of action will also be explored to understand how it relates to the amount of LFP deposited. This will be done through comparing different parameters to the Ridgeway score produced by samples